AMORPHOUS DEVOTION: RITUAL AND THE BIOPOLITICAL MANAGEMENT OF BODIES

My research examines the role of abjection in rituals of fascism. I apply Michel Foucault's theory of biopower and Achille Mbembe's necropolitics to interrogate how ritualised violence is used as a tool for subjugation, especially through constructions of maternal and reproductive identity. I will contribute to the ongoing feminist discourse surrounding Julia Kristeva's theories on abjection, by further dissecting the use of bioessentialism, the notion of prediscursive cultural values, and subjugation as ritualised methods of constructing identity. My approach to ritual as a technology of biopower responds to Kristeva's theory that religious rituals attempt to repair the borders protecting the sacred from the abject. I will interrogate the relevance of abjection as a potential framework for understanding systemic violence, by analysing the reliance on a prediscursive maternal figure as an intersecting image in abjection and in fascism. My case studies include the films of Pier Paolo Pasolini, for their portrayal of the interconnectedness of the domestic, fascism, and sexuality, analysed
through the lens of contemporary artists and researchers. This research framework exists at the intersection of performance studies, gender theory, and philosophy.
My practice primarily spans audience participatory performance rituals and writing. I use performance as a process to make objects, such as text installations and sculptures. These processes and the resulting outputs combine gestures and motifs from BDSM with Catholicism and South Indian coming of age rites. I locate these as sites of ritual, formative sexual conditioning, and politicised sexuality; bound together by their conflicting and interconnected relationships to domesticity, purity, sexual transgression, devotion, and pain. The materials used in my performances are semiotically influenced by Kristeva and George Bataille's writings on abjection, and the use of the post-edible in the Feminist Abject Art Movement. My work explores the materiality of time within rituals, in relationship to intangible heritage and bodily memory. I use surrealist automatism to generate hand-written, feverish text pieces and then use performative processes to reassemble them across different mediums, including letterpress prints and sound recordings. These processes survey a textural disintegration of language and transmissions of memory. My writing practice also includes narrative essays that construct a self-referential language through intertextual references and the
personal archive. Both components of my writing practice examine the politics of desire in relationship to rituals, time, gender, religion, and sexuality.